Tailormade SW

Tailormade Computer Software seeks to explore the emerging standard of BIM (Building Information Modelling) - construction from a data rich 4d model with all the information of the build available in once place. The promise of this technology is vast, but it is has a long way to go to reach maturity acceptance throughout the construction industry.